Marginalities and Migrants on the Move: A Comparative Reading of Medieval French Literature and Contemporary French Culture

My research will compare portraits of culturally marginal figures in medieval French literature with those of migrants in
present-day French literature, emphasising their social and geographical movements. It will set up an interdisciplinary
dialogue between medieval narratives that depict the liminal status of the internally subjugated (French) individual, and
emergent migrant literature, which comments on the Syrian/Iraqi migration crises from French perspectives. Framed by
Homi K. Bhabha's theory, my project will build upon my MPhil Core Course Essay. My PhD will revise the medieval
canon and poorly reported struggles of middle-eastern migrants, offering re-readings of French representations of
marginalised/migrant figures in medieval and modern-day family narratives. I will unpack the medieval Pontieu genealogy
(Jean d'Avesnes, La Fille du comte de Pontieu, Saladin); I will compare this with familial migration narratives from the
Calais situation. I will show how the displacements of marginal/migrant figures are essential to constructing French
identity fictions across the ages. This study could develop through textual studies of the Saracen other living in French
territories, or of current framing debates on French-born Muslims. It could incorporate visual materials. This study would
reflect on the constructedness of cultural discourses across the ages and the embattled position of marginalised/migrant
figures, changing how we see ourselves and how we read narratives.